Ultrafast Quantum Dynamics in Next-Generation Energy Materials

Ultrafast photonics has revolutionised our understanding of materials. This PhD will explore the development and application of new ultrafast spectroscopies in the atto- to picosecond range. This will include methods to study low-frequency mode couplings in the THz/Far-IR, schemes to transfer entanglement from light to matter in cavity systems, and tools to capture how the 'nature of light' (orbital angular momentum, photon-statistics, envelope) influences nascent semiconductor charge dynamics. A range of materials will be explored in conjunction with synthetic materials chemists/theorists (at Warwick) including organic semiconductors, 2D materials and correlated oxides. There may also be room to extend the work with partners at beamlines such as EuXFEL or THz free electron lasers (FELIX). The project will deliver fundamental new material insights key for their rational optimisation, the refinement/benchmarking of physical theories, and tools for use by a wide range of researchers. The project strongly aligns with EPSRCs themes in advanced materials, quantum technologies and physics far from equilibrium.